A secure, multi-application network of shared sensors for assisted living, energy efficiency and home security

Most sensor systems today are single purpose, come with their own proprietary devices, are difficult to use and have low security. e.g. a connected burglar alarm has no other use, shares no data or sensors with any other service and may do little to protect the sensitive data leaving the home. Several allow people to monitor and control things in the home via a smartphone, which is rather nerdy for the mass market. The majority want useful services without constant interaction. Using three example services, this project will show a novel secure, multi-application network of shared sensors that could easily be used by many more services (including lots we haven’t yet thought of), and is simple to install and use and expand with off-the-shelf sensors. Also novel is that fact that all the intelligence resides in the home. This make it much easier to secure, eliminates the constant interaction and means that service can usually be maintained even when sensors or the internet fail. The project will also show how users are in control of who can access and control their devices, and a Home-App store where they can browse for services and service providers and manufacturers can advertise.